TURBOdesign2 Throughflow solver (TD2-TF)

The TURBOdesign2 Throughflow solver (TD2-TF) project will address the theme of ‘Engineering’ by enhancing the capabilities of an existing software design tool to explore a new market opportunity and to respond to customer’s needs. By targeting the turbofan and the turbine power generation sectors the project will also address the themes of ‘Transport – aerospace’, and ‘Energy generation and supply – general’. With this project, Advanced Design Technology Ltd. (ADT) wants to develop TD2-TF, an inverse design throughflow solver for axial turbomachinery that can be licensed to customers and used for consultancy projects. This commercially ready software package promises high level of accuracy with a significant reduction of the computing time in comparison with the current commercially available tools. ADT is particularly interested in the growing Chinese market where development and growth could be reinforced and guided by established companies. The successful completion of this project will have a direct economic benefit in ADT through increased engineering consultancy projects and sales of licenses. Having a commercially available tool by the beginning of 2018 will imply direct increased revenue providing a platform from which further benefits will grow.